University of Exeter and Datatecnics Corporation Limited

To enable a new approach to infrastructure monitoring in the water sector through the transfer and embedding of skills and expertise to create a validated, self-learning FEA 'soil-pipe' model to predict clean water pipe failure, thereby reducing water losses.